A digital health optimisation solution for people affected by cancer

While the NHS is focussed on dealing with COVID-19, there is a secondary crisis evolving in cancer. Diagnosis is being delayed and in those recently diagnosed, cancer treatments are being modified or deferred and people with cancer are isolating with little access to support. It is estimated that the pandemic is going to result in a significant impact on national cancer outcomes over the next 2-3 years.

This project enables the delivery of a digital health innovation to NHS cancer patients in their own home, during the pandemic and beyond, to improve their health and treatment outcomes including quality of life. Cancer patients will receive health coaching and support using an app integrated with weekly video-consultations and wearable technology.

The programme uses a hybrid approach; it leverages technology to make clinical interactions with patients more efficient, effective and responsive.

The app consists of 4 key features:

1.Patient's physical, psychological, nutritional and lifestyle behaviours are assessed via The ONKO Cancer Health Checker. This 30-point questionnaire provides an overview of people's health status. It enables the coaching programme to be personalised and risk stratified.

2.The app is integrated with wearable technology and, is sent along with a starter health kit, to people's homes. This provides real-time data feedback to the patient and clinical team on activity levels and physiological measures.

3.Patients self-schedule a remote consultation and initial health assessment with a cancer healthcare professional.

4.Health coaching programmes using behaviour change science are developed in collaboration with the patient and modified weekly via video-consultation. They are tailored to the individual and include exercise workouts and strategies to address nutritional, psychological and lifestyle needs. Programmes last between 4-12 weeks depending on the cancer pathway. Through the direct messaging feature, patients have access to a professional coach to guide and support them throughout the programme. Online peer communities will be developed for NHS patients to provide extra support and motivation.

ONKO's founders and clinical team members are all cancer professionals. Through grant funding they developed and tested a programme of health improvement in the NHS which led to significant health improvements in cancer patients and resulted in fewer complications, better quality of life and costs savings.

The project will enable the ONKO digital solution to be implemented and tested within the NHS to inform strategies for scaling up during the COVID crisis and beyond.